ISPG Studentship: An investigation into the potential use of bacteriophages in the prevention and treatment of Clostridium difficile associated diarrhoea

Technical abstract
The project aims to isolate free-living virulent phages that target Clostridium difficile, or genetically modify temperate phages of this bacterial strain to prevent lysogenisation with the host. The project will include experiments to evaluate the use of these phages to de-colonise and treat Clostridium difficile associated diarrhoea.